Differential diagnostics for leishmaniasis - bench to field

Cutaneous leishmaniasis (CL), caused by insect vector borne Leishmania species protozoa, is a global problem endemic across four continents. In recent years cases have increased dramatically due to migration and climate change. Whilst mostly non-lethal, CL is associated with severe scaring on exposed skin (particularly the face), social stigma and mental health issues. In many regions, including Pakistan (>10% global burden), CL is mainly caused by Leishmania major and L. tropica. Whilst the former is often self-healing and responds well to the WHO recommended treatment, the latter is increasingly non-responsive and leads to chronic, disfiguring lesions. Therefore, rapid accurate diagnosis of L. tropica CL is essential to facilitate appropriate treatment using alternative medicants. Working with our partners in Pakistan, you will build upon our current work and develop a low-cost, simple molecular diagnostic device which will be ready for in field diagnostic trials.